Kinetic Artist Framework (KAF)

Kinetic Art Labs is a London-based VR studio. We create immersive experiences that inspire connection through art and lucid game play. A core part of our business is managing the production of a pipeline of artist-designed, animated, virtual environments. This project, the 'Kinetic Artist Framework' will be produced in the UK and be a project management, generative AI assisted prototyping and storage tool to maximise VR art quality, production efficiency and resource effectiveness.